Electric Vehicle Battery Remanufacturing (EV BATT-RE)

This study aims to dematerialise electric vehicle battery packs by introducing a remanufacturing service. By applying a circular economy approach to electric vehicle battery packs, their dependence on critical materials will be reduced. Building on previous experience with remanufacture, battery assembly and recycling, this project will address both technical and commercial aspects of a battery pack remanufacturing service.